Creating Immersive Experiences

Through CResCa funding, Historic Environment Scotland will significantly improve the way we develop and deliver visitor experiences at our sites, and the training and skills provision we offer through the courses we run. By investing in two immersive experience systems ('IESs') - one for visitor experiences and one for training - and the equipment to enable us to use them effectively, we will move from offering experiences and learning methods that can only engage a single visitor or learner at once, to being able to engage multiple individuals using virtual reality (VR). The AHRC's investment will allow us to undertake product design and testing, so that our 3D digital documentation and digital experience research can directly feed into practical impact. Accessibility is the fundamental theme across this investment, with the new equipment allowing us to cater to more people, including those with additional access needs.